MAP-care: Multimorbid Ageing Primary Palliative Care in Ghana, Malawi and Zimbabwe.

What is the problem?
People around the world are ageing, especially low and middle income countries. This presents a new challenge- how can we provide care that is focused on the person rather than the multiple illnesses that they are likely to live with? Long term illnesses are becoming more common as people age, and living with these multiple illnesses can present many symptoms, psychosocial and spiritual concerns. Survival can be unpredictable, and cure cannot be achieved for many conditions associated with ageing.
What might be a solution?
We are a group of researchers, doctors and nurses working in palliative care. Palliative care helps to reduce the burden of symptoms and concerns faced by people whose disease cannot be cured, and which will worsen leading to death. Palliative care focuses on the patient, their family rather than their disease. Because of this, palliative care has been recommended for people who are living within multiple illnesses. Most contact with health staff, especially in rural areas, is with primary care. Primary care offers a strong potential to improve the care of older patients and families who are facing serious multiple illnesses by delivering palliative care.
What do we plan to do?
We will work with patients, families, health staff and Ministry of Health to design a new way to deliver palliative care from within primary care for older patients with multiple serious illnesses. We will then try delivering this now way to deliver care within primary care, and find out if it is delivered in the way we expected and what patients, families and staff think of the new way of working. This will happen in Ghana, Malawi and Zimbabwe.
We will do this in a number of steps. First, we will work with patients and families to find the best way for them to be able to give their thoughts and views on this study. Then we will talk to a range of patients, families and staff to get their views on how the new way of delivering care night look and how it could work. We then hold a meeting for all those people who are relevant to this goal (patients, families, clinical staff, clinical managers, Ministry of Health) to work together to build the new way of caring for patients> The research team will also use the information from patients, families and staff to work on a measure of care costs to ensure it is relevant for older people with multiples serious illness.
Once these steps are complete we can then try delivering this model of care at a rural district hospital primary care service. Using questionnaires we will ask patients about their health and wellbeing and the quality of care they receive both before delivery. We will also have in-depth discussions with patients, families and staff to ask their views and experiences of the care, and to try and discover whether it worked in the way we planned.
What do we hope will be achieved?
We know that palliative care improves patient and family wellbeing and can also be cheaper than care usually received. In Africa, palliative care has not focused on the common diseases of older people. In our three partners countries we will move forward our understanding of how to expand the benefits of palliative care into primary care for older people with multiple serious illnesses. We will deliver a series of new advances: how to work with patients and families to inform work in this field; report the palliative care needs of older patients with multiple serious illnesses and staff views on how to meet them within existing settings; clear understanding and detailed description of how to achieve the care delivery from the views of all needed to engage for success; adapted questionnaire that will allow us to measure the costs of care for patients, families and the health system; views from those delivering and receive the care on what helps it to improve wellbeing and what makes it difficult; a revised "manual" on how to deliver for wider testing and rollout.

Technical abstract
PHASE 1 DEVELOPMENT (Months 0-12)
i) To establish an African patient and public involvement palliative care network to inform research procedures and dissemination throughout the programme.
ii) To determine primary care staff, patient and family views of costs, barriers, facilitators and necessary support to achieve primary person-centred palliative older care for multimorbid serious illness.
iii) To develop a logic model and novel model of care to integrate value-based care, patient-centred outcome measurement, a decision support tool and staff mentorship.
iv) To refine a cost tool to measure levels of catastrophic expenditure in the context of progressive multimorbidity, suitable for use in LMIC.
PHASE 2 FEASIBILITY (Months 13-18)
v) To assess stakeholders' views on acceptability of the novel model of care and ways to refine to the local context to enhance use.
vi) To appraise implementation and sustainability of the novel model of care.

Sequential mixed-methods cross-national study applying MRC guidelines for development and testing of complex interventions (Phase 1 development and Phase 2 early testing procedures). The MRC complex intervention process guidance will identify the "interdisciplinary mix" (professional and lay) of stakeholders in the health system to engage in the development of the logic model to define and implement the novel care model, and to test fidelity.
Phase 1 will apply Photobox methods for PPI development ,and qualitative in-depth interviews to gain staff (n=10-12 per country) patient/family dyads' views (up to n=15). The costing tool will be revised using the qualitative data and n=7-10 dyad cognitive interviews. Phase 2 will deliver the model of care at 1 rural primary care clinic in each country with before/after data questionnaire data collected from n=36 patients per site, and up to n=15 patient/family dyads in-depth interviews and focus group with n=10 staff.

Potential impact
Palliative care is a neglected field of global health research, therefore our impact strategy aims to develop methods, generate evidence and build capacity.

For patients and families, we will work with them to move their role in health care from recipients to partners in care development. The PPI methods will facilitate their engagement in the conduct interpretation and dissemination of the research, with a focus on sustained palliative care PPI for benefit across the field.

For academics, we will advance PPI methods and publish our approach for wider LMIC adaptation and replication. The application of the MOREcare guidance will be the first use of this MRC-funded guidance on the development and testing of palliative care complex interventions in an LMIC setting, to stimulate an academic response to the current lack of intervention studies. The adapted costing tool will be made freely available to enable robust measurement of outcomes in future studies of patients and families living with serious comorbid illness. Given the paucity of evidence, the published protocol will offer a replicable study design for intervention development and piloting. For the research field in each partner country (Ghana, Malawi, Zimbabwe) the research capacity building for local investigators and research staff will advance capacity to undertake palliative care research. Each country will lead a component of the analysis, and research staff will co-develop a personal development plan with the local investigator, supported by resources at KCL. The pan-African palliative care research methods seminar, and the local methods seminar in each country, will advance palliative care research in Africa from hospice and acute settings to primary care.

For clinicians, we will train and support them to take an integrated person-centred approach with weekly clinical supervision. Staff will be supported to identify and utilise strategies to sustain change. The data on patient and family need will be disseminated through clinics to give greater understanding of patient and family symptoms and concerns.

For policy makers, the lobbying and advocacy activities of our partners we will use official relations with WHO and the United Nations alongside our responsibility to WHO to provide palliative care policy briefs, to ensure uptake of our outputs. Importantly the provision of the costing tool will enable policy makers to meet the new UHC goal fo palliative care. UHC which requires palliative care with end-user protection from financial hardship, and the freely available tool will enable measurement of costs to ensure that the UHC goal is achieved.